Food and dietary trends: social media drivers and consequences for environment and society

This project investigates patterns of dietary trends and growth in fad foods, exploring the wider impact of these on the environment and social wellbeing.